Poikos Ltd: Custom clothing, sizing and fabrication via automation

This project involves the creation of a market research programme for the purposes of
assessing whether there is consumer interest (and a market for) mass-customisation of
garments within the UK, and if so, which market
segments and demographics may prove most lucrative.
Traditional methods of market research are difficult to employ if one is attempting to ascertain
if there is a market for a very disruptive technology which the consumer will not have
imagined before. Therefore, we must instead prove consumer engagement with concepts
directly related to such a market, in order to demonstrate that there
is a consumer demand for developments in this area.
Poikos Ltd. will develop a simplistic system whereby bodily measurements may be taken by
combining a digital camera, such as a webcam or smartphone camera, with pythagoran logic.
These measurements will then be used to compare bodily measurements with the sizing
standards idiosyncratic to various companies. Users will also have a chance to participate in
market surveys and leave statements on their attitude to sizing and other factors for clothing
consumers. This project will prove that there is a market and interest in applications which
can assess the uniqueness of individual human forms, and adapt that data for commercial
consumer benefit. With the market proven, work in earnest may begin on developing the
practical methods through which custom-fit clothing may be mass produced by automated
methods.